Femtosecond vibrational spectroscopy of liquids, solutions, and biomolecules

The PhD project involves a technique called femtosecond optical Kerr-effect (OKE) spectroscopy, which measures molecular dynamics on a timescale from femtoseconds to nanoseconds. Fourier transformation of the signal results in a Raman spectrum that reveals how the molecules vibrate, rattle, rotate, and diffuse. We have been using this technique successfully to study, for example, room temperature ionic liquids, phase transitions, and the coherent dynamics of proteins. We will be applying this technique to either solutions or biomolecules. With our collaborators, we will be able to combine our OKE technique with the complementary technique of two-dimensional infrared (2D-IR) spectroscopy. The PhD student will be working alongside a team of postdoctoral researchers with experience in ultrafast techniques, chemical physics, and microscopy.